Towards an Efficient Spin-photon Interface using a Cavity-coupled Quantum Dot Device

The aim of the project is to develop a high-fidelity, efficient and long-lived spin photon interface based on semiconductor quantum dots, embedded in an optical cavity. The optical cavity enhances the photon extraction efficiency, enabling state readout in single-shot regime. This, together with high-fidelity control of long-lived nuclear spins within a single quantum dot, would allow for near-term applications in quantum networking, such as cluster state generation and measurement-device independent quantum key distribution on this platform.